Development of new serine protease inhibitors by optimisation of rationally designed covalent S1 fragments

Development of new serine protease inhibitors by optimisation of rationally designed covalent S1 fragments